Luminaire control system

We are looking at producing a reference design for LED luminaire lighting control. As part of this activity we are generating our own hardware including a Xilinx Zynq SoC using fast 533MHz DDR3. This will form the controller module for the end application that will control a 5 colour LED light fitting, Red + Amber + Green + Cyan + Blue. This allows us to produce light with a dynamically controllable colour temperature and spectrum. So for instance in a retail environment the lighting for the Oranges would be biased to enhance the fruit look - same with Green vegetables etc.